University of Exeter and Inyanga Maritime Limited

To build a set of tools and procedures for the effective development of novel offshore renewable energy microgeneration sites and microgrid controllers, which effectively control a blend of energy supplies from a variety of sources at these sites.